Synthesis beyond the redox-active tetrathiafulvalene (TTF) molecule: From a topological control in TTF-based macrocycles, towards functional s

Functionalised TTFs are pi-electron rich redox-active building blocks which, quite importantly, are stable to many synthetic transformations. In fact, a great variety of applications can be associated with the TTF systems, ranging from solid state electroconducting and magnetic properties of molecular organic metals to molecular/supramolecular systems involving reversible redox, intermolecular charge-transfer and hydrogen-bonding properties of TTF derivatives. This application supports the activities of a COST D31 network by providing funding for travel, consumables and subsistence for visits from four of the COST partners. The aims of the research projects presented here entertain a general theme for incorporating TTF species into thiophene based molecules and macromolecules. The target materials are potential components in electronic devices, such as field effect transistors, magnets and photovoltaics.